Drying and rehydration of food emulsions

The proposed PhD is to investigate the in vitro phase of swallowing hydrated foods and the biomechanics involved. The project will commence with understanding and controlling 3d printing of porous foods. This will investigate foodstuff and the environment to generate a porous product which will be hydrated and then passed through an in vitro device to simulate swallowing. The hydration kenetics with be understood through various methods and then used to design a model system ready for use in an in vitro model swallowing system. The biomechanics with be observed and recorded to allow better understanding of swallowing solid foods with the particular interest in a tool to aid in the development of foods for the elderly and those with dysphagia